Moving Between Cuteness and Violence: A Choreographic Investigation

This practice research investigates the dynamic range between cuteness and violence with choreography as a mode of inquiry. Cuteness, often understood as an aesthetic category and sensuous quality, evokes affection and a desire to touch, squeeze, hold, or possess (Ngai, 2012). However, it also contains a multifaceted nature: diminutive and subordinate, yet sensuous and powerful; a tactic for self-defence; and a vehicle for expressing violence.